Antipasto

The overall aim of the project is to create a rapid, cost effective, and easy to use commercial system to enable the highly accurate identification and quantification of adulteration or cross contamination of meat and meat containing products and subsequent analysis to detect fraud.